3 x 4: Exploring metaspace platforms for inclusive future cities

In megacities such as Delhi and Mumbai - and within one of the fastest growing cities within the world, Ahmedabad - more than 50% of the population live in informal urban settlements. More than half the city is therefore considered 'illegal' by the authorities. 3 x 4 metres is the plot size provided in some resettlement colonies such as Savda Ghevda in Delhi, India. Resettlement colonies are set-up by the government to relocate people from informal settlements within the city to vacant land on the periphery. 3 x 4 is a project that seeks to look at informal settlements differently by envisaging a future where everyone has the right to citizenship and informality is not viewed as a problem, but as Zeiderman (2008) notes a promising new model of urbanism for the global south.

Exploring the qualities and values built through informal markets and settlements, this project seeks to identify a future cities metaspace. 3 x 4 is about enabling people to critically think about their own protocols for connection, as existing platforms are not designed for their needs. It seeks to identify and provide alternative digital platforms - another experience that connects people in a way that creates ownership and authorship. Using these dimensions as an interface to connect, the project aims to explore new hybrids of digital space and how the boundaries of space are shifting as we look toward the future. What might new systems of engagement look like? What will multi-dimensional spaces look like psychologically, physically, digitally and ecologically? How can these be understood through co-creation and collaboration?

3 x 4 will use a telematic installation to provide a playful, sensorial exploration of these issues. Merging two 3 x 4 metre rooms in Delhi and London through a telepresent videoconference interface in a mixed-reality transnational dialogue will practice new ways of seeing and engaging in urban spaces, offering an alternative to current discourse on Third World megacities. Our practice-based approach will use ethnography to document these dialogues and transnational encounters. Working with our project partners UnBox, Future Cities Catapult and REACT, 3 x 4 will contribute to the UnBox Festival in Delhi during November 2014. Inverting the Future Cities logic of progress through historical time, 3 x 4 will reveal an emerging logic based on informality that sets an aspiration for developing metaspace platforms in megacities of the global south.

This research builds upon practice-based research conducted as UnBox LABS 2014 Fellows in Ahmedabad, India; a project that used immersive installation to explore the qualities and values built through self-organised communities that are lost in the resettlement process. See visual evidence attachment and 3 x 4 documentary video for more information: http://vimeo.com/paulsermon/3x4

References
Zeiderman, A. (2008). Cities of the future? Megacities and the space/time of urban modernity. Critical Planning, Summer, 23-29.

Potential impact
Through the 3 x 4 project, the following groups will benefit:

- Our project partners Quicksand & UnBox, Future Cities Catapult, British Council Delhi and AHRC Knowledge Exchange hub REACT who will contribute and engage with the research process, but also benefit from the project's findings.
- Members of the public in dialogue between Delhi and London, who participating in the 3 x 4 installation at UnBox Festival 2014 will co-create new knowledge, raising awareness of the value of informality and creating legacy around appropriate metaspace platforms in the global south.
- Designers and Technologists developing new communication platforms that embrace informality and are relevant to megacity futures.
- Stakeholders including government bodies, non-governmental organisations and professional design organisations who have a vested interest in design innovation and are looking for new ways of engaging with design processes to raise public awareness of the value of informality in the global south.
- 3 x 4 researchers and consultants whose processes and methods will be enhanced though engagement within this interdisciplinary team.

In order to work toward an effective and applicable design research process, Quicksand (one of the founding partners of UnBox Festival) and Future Cities Catapult are named as the primary partners in the 3 x 4 proposal. They have agreed to support the project from their respective bases in Delhi and London, and will be providing the following:

- Future Cities Catapult will host and provide relevant infrastructure for the 3 x 4 installation in London during November 2014
- UnBox Festival 2014 will host and provide relevant infrastructure for the 3 x 4 installation in Delhi during November 2014
- Quicksand will help facilitate access to relevant user-communities within Delhi
- Future Cities Catapult and Quicksand will provide support via project consultation at interim points throughout the research process.

The research will have potential impact on the way in which informality in megacities of the global south is understood and metaspace platforms developed in the future. This will be achieved through a number of routes including:

- Enabling effective, innovative working relationships and knowledge transfer between interdisciplinary teams - in this case the disciplines of visual communication, psychology and architecture - with stakeholders and project partners.
- Developing a public exhibition as a part of UnBox Festival 2014 in Delhi using project documentary evidence to facilitate public interaction and engagement.
- Testing and assessing alternative metaspace platforms for communication.
- Exploring issues relevant to informal settlements in the global south with stakeholders and representatives from NGOs and architectural studios to enhance an informed dialogue.
- Developing a set of future directions in order to guide further applications of novel and innovative metaspace platforms in the global south.